Flower choices and pollen foraging in bees

One third of all crops grown worldwide benefit from pollination by insects such as bees, therefore plant-pollinator interactions are of significant importance to global food security and the diversity and nutritional quality of human diets. Bees visit flowers to collect pollen and nectar, which together comprise the entirety of their diet and that of their offspring. We know that bees use nutritional cues such as sugar concentration to assess the value of nectar rewards offered by flowers and guide their foraging decisions. However, we still know very little about how insects assess reward quality during pollen collection and the factors which shape flower choices when foraging for this resource. The complexity of pollen as a food source means that a purely behavioural approach to examining the factors guiding the flower choices are limited, due to difficulties in controlling both the nutritional and physical properties of the pollen stimuli used. Therefore, to fully characterise the sensory and cognitive mechanisms underpinning pollen collection by bees, I propose to complement behavioural methods with a physiological approach. I will use electrophysiological recordings to directly measure bees' capacity to use smell or taste to detect important nutritional compounds in pollen, which may in turn be used to guide their pollen collection preferences. Respirometry will be combined with behavioural assays to quantify, for the first time, the direct energetic costs of pollen collection. Finally, the relative contribution of floral rewards and handling costs in guiding pollen foraging decisions will be examined using artificial flowers where floral features such as flower morphology can be manipulated. Pollination is ultimately dependent on the flower choices of individual insects. Therefore, by improving our understanding of the cues guiding bees' foraging choices, my research will impact on the environmental management of agricultural landscapes for wild bees, with the potential to sustainably enhance crop pollination and yields and mitigate the risks posed to global food security by a lack of insect pollinators.

Potential impact
Our growing global population is increasingly reliant on insect-pollinated crops to meet nutritional demands, and there is recent scientific evidence to suggest pollinator population declines are affecting the stability of food production worldwide. Many fruit growers explicitly pay for the services of managed pollinators, with over 40, 000 intensively reared bumblebee colonies imported from Europe into the UK each year, representing a substantial economic cost to farmers, in addition to the demonstrated negative consequences for native pollinators through exposure to novel diseases and population dilution. There is increasing evidence to suggest that pollinator diversity is key for pollination, and that for many economically important crops, wild solitary bees deliver a better pollination service than managed social species. Pollination is ultimately dependent on the foraging choices of individual insects, and yet we know very little about how bees decide which flowers to visit to collect pollen from. I plan to use a combination of physiological and behavioural methods to determine the role of sensory cues and flower-handling experience in guiding bees foraging choices and assessment of pollen rewards. I will extend my work beyond traditional model species, namely social honeybees and bumblebees, to study solitary bees. Unlike social bees with a dedicated workforce, solitary bees are solely responsible for foraging and brood rearing and may follow different rules for collection, with implications for plant-pollinator networks at a landscape scale. The effects of pollen-foraging choices on the transfer of pollen will be directly measured, and the results will contribute considerably to improving our understanding of the impacts of bee behaviour on crop pollination and the maintenance of gene flow within wildflower populations. Therefore, my results will considerably improve our understanding of how bees use of pollen and nectar resources in the landscape, and how this affects the transfer of pollen between flowers. These findings will be of interest to NGOs (Buglife, The Bumblebee Conservation Trust), and policy makers (Natural England, DEFRA), who can use this data to produce recommendations and governmental schemes for effective pollinator habitat management. Land managers and farmers wishing to sustainably increase crop yields will also benefit through a better understanding of how to manage agri-environments to support and maintain pollinator populations and diversity. Public interest in bees is high, but generally limited to managed social species such as honeybees and bumblebees, therefore my results will also be used to raise awareness of the biology and economic importance of wild solitary bees.